Wardrobes: The challenge of personal collections of clothing in fashion studies and art and design Museums

This project investigates the wardrobes of two American women in England; around 250 garments from
Lady Fairhaven (neé Cara Broughton) (1867-1937) and around 150 from Emilie Grigsby (1876-1964), now
in the collections of the V&A and Norfolk Museums Service (NMS).
Aims:
- to explore how the study of the history and biography of these objects can enhance the V&A's traditional
focus on design, materials and production techniques
- to propose a new model for the collection, documentation and exhibition of fashion at the V&A that
foregrounds object biography.
The project will address the following research questions:
- What is a 'wardrobe'? (in scale, in an individual's life, in a museum, across museums) and what can
it contribute to our understanding of fashion in a museum of art and design?
- Which UK museums have collected wardrobes, why and how have they collected and used them,
and what lessons about future collecting can be learned from this?
- How can a combination of object biography, the owner's biography and social history contribute to
new narratives in fashion history, and provide new and effective ways to engage with museum
audiences?
Objectives:
- A detailed physical object study, cataloguing and photographing the extant garments in the V&A and
NMS.
- A detailed biographical study of both women and an assessment of what this reveals about the
objects.
- A detailed study of the garments' biographies, examining their manufacture, purchase, wear, survival
and transition to the museum.
- A study of both museums' acquisition policy: the V&A selected according to its design history
philosophy, the NMS used social history criteria.
- Reuniting the collections digitally and critically assessing what the two different institutional
approaches have brought to bear on their interpretation in the museum.
- Critically assessing the challenges and advantages of 'wardrobes', comparing the V&A's approach
with that of other museums (especially of social history museums) and creating guidelines for
University of the Arts London Research Degree (MPhil / PhD) Application Form 2017/18
6
continuing collection and use.